Applied Theatre

Applied Theatre: A creative Practice as Research PhD to develop and define new drama-based approaches to generate lasting impact in the discussion of sexual health and relationship issues with young people.

My research will explore issues concerning sex and relationships within UK secondary schools, particularly in under-privileged socio-economic areas, while determining the most useful creative practices and methodologies for increasing discussion, understanding and lasting action. I will be developing new creative practice by analysing a range of theatre-based methods, including digital, puppetry and found text, and receiving feedback from the students to develop a portable and transferrable theatre toolkit when working on this topic with this particular demographic. The content of the new drama pieces will focus on the issues of social media and pornography, two contemporary triggers that are impacting young people's mental health and placing pressure on clinical resources. This PhD will build on research into the efficacy and strategies in applied theatre practice to create a dialogical space where the dramatic text unpicks problems and suggests solutions in a guided process, while exploring further the ethical and pedagogical approach needed in order to balance the values of the facilitator, the participants and the institutional stakeholders.

Schedule of Work Year One
Literature Review of existing texts and projects
Desk based research on topic
Research interviews with sexual health experts
Submit Chapter 1: theoretical basis of the work with a focus on applied theatre for young people
Preparation of project; establishing a connection with the partner educational institutions
Submitting ethical approval documentation
Honing research design alongside supervisors
Submit Chapter 2: specific social and economic conditions of local region and how this impacts regional sexual health issues

Year Two
Case Study: THETA
Submit Chapter 3: creative methodologies of the project and other applied theatre influences
Run pilot version of the workshops for invited audiences to gain feedback
Q&A session at each institution, whereby stakeholders can learn more about the project
Create original theatre programme, scripting and establishing new workshop methodology
Carry out project in established institutions. Author an information pack for each institution
Data collection
Submit Chapter 4: successes and challenges of the workshops

Year Three
Follow up sessions
Online surveys
Data analysis
Submit Chapter 5: project outcomes and a guideline for best practice
Redrafting all thesis and preparing for final submission